The Art of Ease in English Poetry, c. 1683 - 1785

'It is the most difficult Thing in the World to be easy'. So declares a figure in the mid-eighteenth-century conduct book The Art of Conversation; or the Polite Entertainer (1757). Such a paradox was not confined to the conversational arts, however; a similar problem preoccupied English poets throughout the long eighteenth century. The notion of 'ease' as a poetic ideal funds its most famous expression in Pope's Essay on Criticism (1711): 'True Ease in Writing comes from Art, not Chance, / As those move easiest who have learned to dance'. But despite the remarkable frequency with which the word appears in English verse and writing about it in the eighteenth century, the question of what exactly it means in this period for a writer 'to be easy' has never been satisfactorily answered. Moving from Soames and Dryden's translation of Boileau's Art of Poetry (1683), in which 'ease' denotes both the compositional aptitude of the poet and the particular way in which that aptitude is to be received by the reader, to William Cowper's The Task (1785), a poem that mounts a critique of the mannered fabric of urban life at the same time as itself aspiring to the polite paradox of 'laborious ease', I hope to remedy this critical oversight.
This research will take the ubiquitous but still understudied imperative for 'Ease in Writing' as the starting-point for an exploration of the relationship between poetic style, authorial labour, and politeness in the long eighteenth century. 'Ease', Claude Rawson observed in 1994, 'is one of the pivotal terms in the discourse of urbanity, and has the usual slipperiness of such terms'. This thesis will tackle such 'slipperiness' head-on, critically reconstructing the complex set of implications carried by the word and the idea that it represents throughout the period. Juxtaposing an urbane and sociable poise of sprezzatura with a pastoral ideal of retirement, and a commitment to the labour of 'Art' with the concealment and disavowal of such labour, the concept of 'Ease' offers a valuable lens through which to clarify and rethink issues of civility and refinement, of artifice and artlessness, and of the nature of artistic labour, in eighteenth-century literature. Pope's 'True Ease' manifests itself in verse as a version of what Lawrence Klein describes as the 'polite style' that Shaftesbury prized in philosophy, and which he describes in the Characteristicks (1711) 'a Simple Manner' that 'conceals the Artifice as much as possible: endeavouring only to express the effect of Art under the appearance of the greatest Ease and Negligence'. 'Simple' styles possess their own complexities, however, and contemporary discussions of 'Ease' also dwelt repeatedly on its potentially unachievable nature. Johnson doubted, in Idler 77 (1759), 'whether any of our authors have yet been able, for twenty lines together, nicely to observe the true definition of easy poetry'. Attending to the gap between the theory of 'ease' and its poetic practice suggests new ways of understanding decorum and its violation in this period. Carey McIntosh's 1998 study, The Evolution of English Prose, 1700-1800 makes a compelling case for the way in which cultural shifts of refinement and gentrification play out at the level of prose style - even in 'the nit-picky details of grammar'. But there has been surprisingly little work on how those shifts are pursued as well as complicated in the period's verse. Thomas Woodman's Politeness and Poetry in the Age of Pope (1989) remains the only book-length study, and though valuable as a preliminary sketch of the terrain, it is hampered by its narrow historical scope (Parnell to Pope) and its lack of sustained formal attention to the 'nit-picky details' of style. Serious study of the place of manners in literature is seriously hindered if it fails closely to attend to the manner in which that literature is written. Drawing on Norbert Elias's foundational The Civilizing Process (1939) as well as on Keith Th